Quantum Computing and AI

y, I aim to integrate both advanced artificial intelligence techniques and quantum
computing paradigms to address some of the most pressing computational challenges facing
physics and optimisation problems in general. The unique convergence of these technologies
offers unprecedented opportunities to push the boundaries in areas which have historically been computationally intractable, not only enhancing our theoretical understanding of these fields
but also driving practical applications across science and technology.

Quantum Computing